CTS Software / Internet Security

Call Tracking Solutions are happy to annouce that we have successfully gained Government funding through the Technology Strategy Board to support our need to deliver CTS Call Tracking Software to our Customers, with the knowledge that known cyber security holes have been tested and any weaknesses or security leaks have been rectified.